Multi-scale engineering toolbox for systematic assessment of porous materials in the context of adsorption and membrane separations

We will integrate structure characterization, molecular simulation and process modelling methods into a single computational toolbox and apply this toolbox to explore the scope and accuracy of multi-scale approaches in the assessment of performance of porous materials in adsorption and membrane separation processes. Separation processes consume about 10-15% of global energy, while high energy cost of carbon capture still presents a major hurdle in the implementation of this technology. Recent discovery of new families of porous materials opens unprecedented opportunities to advance energy efficient adsorption and membrane separations; however the large number of new materials demands a transition from traditional trial-and-error process design to rational selection of materials based on computational screening. In this project, we develop computational tools required for this transition, test them against bench scale experiments, and explore their robustness in screening materials for realistic process configurations. In the latter case, we use portable oxygen concentration technologies as a source of extensive reference data to test computational predictions. At the same time, we use this case as an opportunity to apply multi-scale approaches to explore further optimization of portable oxygen concentrators (POC) to make these medical devices even lighter with longer battery life.

Potential impact
In this project we will develop a multi-scale software toolbox, aimed at the systematized and streamlined design of energy efficient adsorption and membrane separation processes, capitalizing on the recent developments in material engineering, molecular simulations and process optimization.

1) This toolbox will probe whether accurate ranking of porous materials for adsorption and membrane separations can be obtained within a fully self-contained computational framework.
2) It will open opportunities for design of adsorption and membrane separation processes based on simultaneous material and process optimization, shifting from the traditional trial-and-error paradigm.
3) Within the toolbox novel combinations of adsorption and membrane separations can be explored.
4) It will be applied to optimize Portable Oxygen Concentration (POC) devices for health, sports and military applications.

No simulation suite of this type exists at the moment. Currently available software, commercial or public, specializes in either the molecular simulation level of description (Accelrys, Materials Design) or process design and optimization (AdSim from Aspen Tech, gPROMS from PSE). Industrial companies working in the field of adsorption and membrane technologies are identified as the immediate beneficiaries of the project. The proposed toolbox alleviates the need for the companies to develop their own software, which would be time consuming and unaffordable for smaller companies. This will have a direct impact on the competitiveness of the UK in large scale industrial separations and other technologies. Specifically, research in carbon capture (within a larger theme of energy efficiency) and materials science have been a UK strength, however process optimization through material engineering and technology commercialization have been lagging behind in the UK compared to other countries such as the USA, where the "Materials Genome" project has become a frontline multi-agency initiative, championed by the White House. Having a technology developed based on PIMs would be particularly symbolic and impactful for the UK competitiveness in this area, as these materials have been discovered in the UK.

On the academic side, the most immediate beneficiaries of this project will be eight academic groups within the School of Engineering (UoE), including those of applicants, working in the fields of adsorption, membranes, molecular simulation and process optimization. These groups will receive at their disposal a powerful tool which will expand the type of problems and analysis they can tackle, leading to new research outcomes, ideas and collaborations. In addition to the group of Prof. Kaskel at TUD, several other academic groups expressed their interest in using the software, including Profs. Russell Morris (St. Andrews), Andy Copper (Liverpool), Neil McKeown (Edinburgh) and six of the current users of the Poreblazer software. The groups mentioned above specialise in material synthesis and characterization; for these groups it is important to explore properties of newly discovered materials in real applications and the proposed toolbox will allow them to do that, without developing their own codes.

Another group of beneficiaries of this project will be companies working on the development of the POC devices, medical and health services, companies and services associated with sports medicine and health, various sectors within the defence industry, and patients with different types of health conditions, such as the Chronic Obstructive Pulmonary Disease. They will benefit from this project if it produces new, optimized processes for portable oxygen concentration, based on novel materials.